The role of atmospheric forcing on the dynamic stability of Greenland's outlet glaciers

This project will quantify the effect of surface generated melt-water fluctuations on ice motion at the margin of the Greenland Ice Sheet (GrIS). More specifically, it will provide data that will enable ice-sheet modellers to improve their predictions of the future contribution of the GrIS to sea level rise in response to a warming world. To achieve this aim requires a dedicated field campaign to the GrIS to investigate seasonal ice flow dynamics and runoff processes along flow parallel transects extending from the ice sheet margin to the equilibrium line altitude (ELA) at both tidewater and land-terminating glaciers. The greatest store of fresh water in the northern hemisphere - equivalent to 7m of eustatic sea level rise - is held within the Greenland Ice Sheet (GrIS), and yet its present and future contribution to sea level is poorly constrained (IPCC, 2007). Recent observations suggest that mass loss near the margin of the GrIS is accelerating through a combination of increased surface melting (e.g. Steffen et al, 2004) and dynamic thinning (e.g. Rignot and Kanagaratnam, 2006). However, the key processes controlling dynamic thinning have yet to be identified (Alley et al, 2005), and in consequence, are not incorporated in the ice-sheet models which form the basis of the IPCC sea level projections. This in part reflects the fact that the satellite data that has revealed the widespread speed-up of glaciers cannot be acquired at the temporal resolution needed to resolve the causal mechanisms. Our present understanding of GrIS mass balance is especially complicated by uncertainties in the sensitivity of ice-marginal dynamics to changes in melt-water induced lubrication resulting from penetration of supraglacial melt-waters to the glacier bed (Zwally et al, 2002). Recent observations on the GrIS Shepherd et al, in review) reveal, over a five day period in July, a strong and direct coupling between surface hydrology and dynamics where diurnal fluctuations in velocity of >100% occur and where maximum daily velocities scale with temperature. Such observations confirm the need to acquire hydrological and dynamic data at high temporal (sub-hourly) and spatial resolution throughout the year to parameterise the coupling between ice melting and flow. This project will collect data at the necessary resolution to quantify the relationship between melt-water production and ice sheet dynamics thereby enabling ice-sheet modellers to improve predictions of the GrIS's response to climate change. We will conduct ground based experiments along two flow-parallel transects at the western margin of the GrIS in adjacent land and marine terminating drainage basins to address the following objectives: 1. Is there a temporal and spatial pattern to any hydrology-dynamic link associated with the seasonal evolution of the supraglacial drainage system (including supraglacial lakes)? 2. Over what area does surface generated meltwater penetrate to the base of the ice sheet? 3. Is there a relationship between the volume of meltwater input at the glacier surface and the magnitude of the dynamic response? 4. Do tidewater and land-terminating glaciers behave differently during the course of a melt-season? Field campaigns will be undertaken during 2008 and 2009 to determine: 1) The rate, extent and duration of melt. 2) The temporal and spatial variations in water volumes stored in and released from supraglacial lakes and delivered to freely draining moulins. 3) The seasonal, diurnal and hourly variations in ice dynamics. 4) The variations in proglacial discharge and water chemistry (at Russell Glacier). As a result of our work, it will be possible to determine whether ice dynamics at the margin of the GrIS is significantly affected by lubrication of the glacier bed following the drainage of surface derived meltwaters. Our results will be delivered to ice sheet modellers to help them constrain predictions for the future of the GrIS